With NPL, validating 2D+ metrology tool at biotech and silicon fab resolutions (1-100nm) to extend markets served

With NPL, validating 2D+ metrology tool at biotech and silicon fab resolutions (1-100nm) to extend markets served